Sensor for Incontinence Management

NHS estimates, 3-6 million people in the UK have urinary incontinence of which 3 million are regularly incontinent and there are 360 incontinence clinics in the UK alone. Elsewhere, there are 240 million sufferers in the western world; 25 million in Europe requiring 15 million manual incontinence assessments per year. Associated labour costs are estimated at $20 bn; $9 bn worth of UI products are sold each year, expected to rise to $30 bn by 2030. Considering labour and consumables, the management of incontinence is arguably the biggest single cost for long-term residential aged care facilities. The market for incontinence nappies reached $2 bn globally in 2013, growing 7% according to Consumer Edge Research/Euromonitor. Incontinence nappies are being routinely used for the management of UI. They often have a colour indicator to show when change is required. They colour change depend on pH acidity values, is not totally reliable. They also require regular checks with significant cost implications. Oxford Caresense Ltd. proposes a novel low cost wetness sensor with major advantages: i) enable remote monitoring of all patients simultaneously ii) saving cost by enabling “just-in-time” change iii) reducing incidences of secondary problems such as nappy dermatitis and v) enable self-management.